UK Fuel Manufacturing Improvement to Production Processes

Our project fits under the sustainable UK materials and manufacturing category. Currently we produce UK made eco firelighters made from recycled wood sourced from UK saw mills.

The purpose of this project is produce more efficient production machinery and tooling producing a higher capacity with lower electrical usage and wage cost per batch of firelighters. This will reduce the current consumer cost and emissions of production.

We have designed our products and manufacturing techniques ourselves and do not use pre-made production techniques. Our products are unique to us and with lower costs we can also look to export and not just provide for UK consumers.

Wood fibres sourced as stated are recycled and sourced from waste of UK sawmills. We do not consumer any wood specifically cut for our usage.